Co-County Carbon Co-ordination; a co-ordinated approach to achieving Net Zero at scale

Net zero action across Derbyshire and Nottinghamshire is happening, but it is not happening fast enough. For example the Tyndall Centre for Climate Change Research report warns that at 2017 CO2 emission levels, Broxtowe would use its entire carbon budget up within six years from 2020\. This budget is supposed to last until 2100\. This challenge echoes across districts within D2N2\.

There is a concern that opportunities are being missed despite the partnership working. This is because there is a lack of resource to take collective actions forward. Furthermore, Local Authorities need their citizens and business communities to be active, informed participants on this journey.

\*Building on the net zero collaboration in each D2N2 LEP County , there is an ambition to move to even closer collaborative working and this would be facilitated by the _Net Zero Innovation and Delivery Officer_ who would support the co-ordination of strategic projects including:

\*Development of a Co-County net zero project pipeline.

\*Support the development of an energy master plan for the region, in partnership with public and private sector stakeholders.

\*Develop and implement a Stakeholder Engagement Plan on Behaviour change plus look at supporting the operation and maintenance of Low Carbon technologies for residents. This could include the production of a toolkit and guide for residents on different carbon reduction technology options and how to use, operate and maintain them.

\*Share best practice and lessons learned such as Nottinghamshire's Green Rewards platform and Derbyshire's Renewable Energy Planning guide.